Understanding C4 Photosynthesis through Quantitative Genetics

C4 photosynthesis is a complex process that requires changes in leaf biochemistry, physiology and anatomy compared to the ancestral C3 state. It is coming to light that this trait differs intraspecifically, meaning this can be exploited through quantitative genetics.

My project involves using existing bi-parental plant mapping populations for preliminary trait mapping. The focus of my research is the generation of a Multi-parental Advanced Generation Inter-Cross (MAGIC) population from which more robust mapping can be performed for C4 traits using a more resolved map.

I am also disecting natural variation and making heritability estimates for all aspects of C4 photosynthesis using the dicotyledon Gynandropsis gynandra, and the monocotyledon Zea mays (maize).

In addition to this I am developing methods that enable a high-throughput method of image analysis for C4 leaf anatomical traits.